Shift Thought Ltd- Digital Money Agent Graph

A digital money agent network serves as the bridge for people to transfer money as payment
or to other people. Any transaction traces a path through a giant and extremely complex
network of global agents – the Agent Graph. We propose to create a shared compliance
service to dramatically bring down the cost of compliance, enable far more specific and
dynamic targeting of rules, improve compliance monitoring, reduce risk of non-compliance,
increase competition by creating a more level playing field for free agents, and improve
access to digital services for a much larger part of the disenfranchised population by enabling
a dramatic growth in the Agent Graph while still keeping it manageable.